Artificial Intelligence powered Location Planning for Communication Networks

The Artificial Intelligence powered Location Planning for Communication Networks project will allow companies to quickly, intelligently and cheaply evaluate locations for their infrastructure.

Using a modern combination of Cloud, AI and Big Data technologies, our software will give Communications companies the ability to find locations that match their requirements criteria, or summarise the necessary information from an area.

This location search can include as many parameters as the user wishes, such as taking into account their existing and target customers, environmental concerns and compliance to regulation.